Armco Key Security Ltd

Armco Key Security Ltd owns all of the Intellectual Property rights to the Armco Key. This is a standalone pressure sensing unit which sits within dual glazed window units. The key will wirelessly notify a central control unit of a breakage of the window. This signal is then passed into a central server which will inform the client directly or any 3rd party security systems vendor.